Demand Side Reduction IP

Sustainable Ventures creates and grows high potential start-up companies in the energy services sector. Our ProductPro system allows small and medium sized companies to rapidly build a picture of their operations; information that underpins productivity improvements and reduces energy costs.The Innovation Voucher will be used to fund specialist support to further develop our prototype product and protect our Intellectual Property position.